Biofilm management in wound healing using Metal Organic Frameworks (MOFs)

This project aims to explore the feasibility of using a new class of chemical compound called Metal Organic

Frameworks (MOFs) to deliver antimicrobial metal ions and nitric oxide (NO) gas for the wound management

market. The purpose is to prevent biofilms forming in wounds and to increase healing rates (NO is both

antimicrobial and a wound healing promoter).